H.E. Honordex Project

The Equality Group vision is to transform every industry with the power of Equality, Diversity and Inclusion (EDI). We are a UK headquartered company with a global mission to improve the way the world works, by making it more equitable, inclusive and diverse.

Equality Group is an established EDI firm who specialise in working with clients in the investment and technology industries. Our work is a data-driven, scientific and research-based approach to four services: Executive Search, Strategic Consultancy, Inclusion Education and EDI data measurement (Honordex).

The H.E. Honordex will extend our market positioning to a new industry in Education. It will increase our reputation for high quality EDI data measurement and management through the H.E. Honordex platform and ranking publication. There is a huge opportunity to be the first mover in transparent, high-quality EDI data for an industry worth over £150bn globally.

H.E. Honordex is an innovative and interactive platform, allowing users to (1) obtain clear, comprehensive EDI scores for each of the UK's 164 universities (2) view specific areas of strength and weakness for each university, (3) easily compare universities, and (4) easily track a university's performance across time. Such clear, transparent data will benefit any end users wishing to accurately evaluate a university's EDI environment, and will push universities toward measurable improvement.